a-Synuclein N-terminus is a Master Regulator of Amyloid Aggregation and Liquid- Liquid Phase Separation

Accumulation of proteinaceous inclusion inside the brain is the hallmark of several neurodegenerative diseases, including Parkinson's disease. The main component of these inclusions is amyloid fibrils, formed from the self-association of a-synuclein monomers. a-Synuclein is an intrinsically disordered protein predominantly localized to the presynaptic terminals of neurons. The protein can undergo several post-translational modifications including deletion of amino acids from the start of the protein, called N-terminal truncation. This modification is of great interest as a-synuclein's N-terminus has been linked to both normal and toxic protein function. Following development of a novel method to generate highly pure, pathologically relevant N-terminally truncated a-synuclein, we aimed to study the effect of the modification on two different fibrilization pathways. Under the amyloid aggregation pathway monomers self-associate to form small oligomers which then grow via multiple solid phase processes into long amyloid fibrils. Alternatively, the monomers can liquid-liquid phase separate to form liquid droplet condensates which then undergo a liquid to solid transition, eventually leading to amyloid fibrils. Biophysical characterization by Thioflavin-T fluorescence, microscopy and TEM showed that truncation significantly inhibits classical aggregation, specifically processes mediated by interaction of free monomer with pre-formed fibrils. In contrast, a-synuclein's ability to phase separate is retained with truncation. These findings highlight the importance of targeting both pathways when designing disease therapeutics.